Sinusoidal DC Supercharging - A technology platform to revolutionise electric vehicle charging

Electric vehicles are central to the UK target of zero tailpipe emissions by 2050. However, incremental improvements to battery capacity cannot address power requirements (>1.2kWh/km) in demanding applications such as logistics, mass transport and aviation. Electrification of mobility in demanding applications is therefore critically dependent on capability to safely and rapidly supercharge high energy (>40kWh) batteries to full capacity in <15 minutes. Existing charging technologies cannot meet this need and are fundamentally limited by the continuous rate at which current can be forced into a battery against the internal electrochemical impedance of each cell.In response, Petalite Limited have developed and patented a new technology platform – Sinusoidal DC Supercharging – which radically reduces cell impedance and temperature using a time-varying current to the battery, synchronised with the AC grid. PL now seek to realise a scalable solution enabling adaptive supercharging of high power multi-cell Li-ion battery packs in less than 15-minutes, targeting electric mobility and EV applications with a step change in function, performance, safety, complexity, reliability and cost. Sinusoidal DC Supercharging can therefore be a transformative platform technology enabling electrification of mobility in demanding applications.